Auto-Cam: An Innovative Approach to Visual UX Research

STBY is working in collaboration with Goldsmiths’ Interaction Research Studio to investigate and establish a framework for visual, multidisciplinary UX research. For this project, we focus on delivering the auto-cam, an innovative tool which will enable automatic experience capture. A collection of rich visual data from participants becomes the basis with which to carry out UX research applicable to a wide range of technologies. The project will also offer practice-based research into sensors, wearable and mobile technologies through an interdisciplinary collaboration amongst technologists, UX specialists, and designers. Our project will empower companies at every shape and size to employ this visual, multidisciplinary approach that innovatively broadens the scope of UX research.